Composite cryogenic pipes for liquid Hydrogen

This project will develop light-weight, composite-material pipes for Liquid Hydrogen for use in zero-emissions commercial aircraft. The clean aviation sector is growing rapidly driven by net-zero targets. Hydrogen will replace conventional fossil-fuel powered engines. Traditional pipes for industrial users of liquid Hydrogen are made from stainless steel and are heavy. The Enoflex lighter composite-material pipe specifically designed for aviation will reduce the weight of the aircraft and so be a more fuel-efficient and operational-cost effective solution.

The project will mature the pipe technology and manufacturing process to TRL6 over 3 years. The project test work will be done in laboratories, ready for flight trials after the project.

Enoflex is the lead partner. It is a UK developer and manufacturer of composite-material pipes for cryogenic, liquified gases in Energy Transition applications. The Enoflex pipe is made from a Single Polymer Composite that is particularly tough at cryogenic temperatures compared to carbon-fibre material. Enoflex will take start with its existing technology and manufacturing processes used in the Liquid Natural Gas industries and adapt and extend it for the demanding requirements of the aerospace sector.

National Composites Centre and National Physical Laboratory are project partners with expertise in composite-materials manufacture and testing for aerospace and cryogenic applications. They will provide a rigorous scientific base to the project.

After the project, Enoflex will manufacture pipes for the Liquid Hydrogen aviation market from its Southampton factory. Design and manufacturing jobs will be created. The pipes will be sold to well established fuel-system Tier1s who are pivoting from kerosene to Liquid Hydrogen technology.